Quantitative Systems Biology Tools to Design Microbiome-Derived Products

Quantitative Systems Biology with its predictive strength has enabled biotech industries to reduce the time and cost of clinical studies through predicting the right targets and simulating the toxicity and side effects of proposed treatments. One of the common denominators of systems biology are Genome-scale Metabolic Models (GEMs). GEMs provide a structured connection between metabolites, reactions and genes, thus serving as a framework for the simulation, integration and interpretation of genome wide data. Using GEMs for gut bacteria, we recently developed a platform, for in silico analysis of microbial communities to predict the healthy phenotype and related dietary intake within the gut microbiota of cardiometabolic patients. This approach has already provoked great interest from a variety of different industries, including Danone to invest in integrating this platform in their future product design.
Here, we propose creating a comprehensive computational platform that can be used in the development of efficient treatment strategies that target the microbiome, and in evaluation of the efficacy of microbial-derived products. In this project, we will i) establish a method for rapid generation of functional GEMs for bacteria ii) generate a multi-task toolbox that can be used in analysing microbial diversity by assigning correct interactions between GEMs, and finding the optimum solutions in different clinical or environmental conditions iii) run thousands of simulations in health and disease conditions, identifying beneficial microbes to improve the patient's health status. This toolbox will allow prediction of the metabolic profile of a microbial community and will reveal the interplay between GEMs for different microbes and host cell types/tissues. The products developed via our toolbox will be used to inform in vivo manipulation of microbiome dysbiosis, or identifying/designing synthetic supplements naturally secreted by microbes that can mediate this manipulation. Finally, this approach will be expanded to generate of personalized microbiome GEMs, which can contribute to the development of personalized microbiome medicine.

Potential impact
Microbiome intervention has rapidly developed itself as the newest and most promising area of biomedical science. This gives a gold mine opportunity for biopharma and biotech industries, start-ups, and research institutes to work and impact on diverse area of microbiome. There is a significant increase of peer-reviewed article is the filed of microbiome together with targeted clinical intervention. This increase emerge itself in the recent microbiome start-up investments with over 1.5 billion $. The largest concentration of these investments is in companies located in Boston, San Francisco and Paris. While UK is absent between the first three places for microbiome, it couldn't also powerfully establish itself among the microbiome project financed by EU during the last decade, projects like MetaHIT or MetaCardis.
I proposed the outlines of this fellowship based on my expertise and the great need of integrating the systems biology to microbiome data to have a targeted clinical design and industrial approach for drug development. As the research hypothesis of this proposal indicates, it collects mathematical and physical science, together with biological and clinical area and therefore building up a multi-discipline project This proposal has included the great inputs of biopharma industries researcher and valuable feedback from clinician. They all explicitly agreed they need to integrate the power of computational modelling and systems and synthetic biology approaches to enhance the drug delivery and increase their R&D efficiency. In this way they will reduce the R&D costs and the risk of portfolio and project. Industrial collaborators want to pursue the expansion of large-scale computationally modelling specially in microbiome area due to its complex nature in human and environmental microbial ecology. The pharma companies as well agree that "microbiome is a massive untapped source of drug targets" and while human genome could suggest 20,000 targets, microbiome is giving us several million microbial targets, but the issue is which one to select and start the R&D on the target.As the proposal indicates this research will collect the cutting-edge outputs of host-microbiome from variety of institutions and companies in UK and Europe in to a one place, utilizing them in this project and pioneering a revolutionary platform to analyse and identify microbiome-derived therapies. As my track record indicates, I have been working in academy and biotech industries in Scandinavian and central Europe area during the past 8 years. It is therefore I am carrying a unique experience to establish successful collaborations between academy and industry. This fellowship could easily dismount my experiences in to UK-based biotech companies, especially in microbiome area, where there is a clear lag in UK microbiome R&D. This fellowship is a proper one for me as I have clear view of challenges in drugging microbiome in biotech companies and translating the host-microbiome research in to clinical intervention.